Advanced terahertz sensors for industrial applications

Terahertz (THz) radiation lies between microwave and infra-red in the electromagnetic spectrum. Many materials are partially transparent to THz allowing their internal structure to be examined. THz can also be used for spectroscopic identification. This particular project is aimed at enhancing the imaging application which can be used for measurement of the thickness of layers and coatings. A specific example relevant here is the automotive industry where control of thickness of paint layers is critical. This project is a collaboration between TeraView Ltd, which is commercialising THz technology, and the Photonics Group in the Department of Electronic and Electrical Engineering, University College London, which is expert in the growth of compound semiconductors on other materials. The two organisations are collaborating to produce a new generation of THz sensors which will operate at higher frequencies than at present which, in turn, will allow thinner films to be measured with greater accuracy. In addition, the comparatively small sensor head can be connected to the rest of the system by an optical fibre so allowing it to be some distance away for convenient use in a factory setting.